Application Of Ultra-High Resolution Geophysical Data For Deciphering The Middle To Late Pleistocene Evolution Of The North Sea And Improving Ground M

Application Of Ultra-High Resolution Geophysical Data For Deciphering The Middle To Late Pleistocene Evolution Of The North Sea And Improving Ground Models For Offshore Wind Developments